University of Sunderland and Quantum Law LLP

To develop innovative, platform independant, online legal services revolutionising the legal services marketplace for buisness and consumers, through the embedding of advanced user experience techniques.